Automatic repair of natural source code

Fixing software defects is a time-consuming and costly activity. One of the main reasons why software debugging is so expensive is that it still remains mainly a manual activity. Fixing a bug is a complex process, which consists of many different steps including finding and understanding the underlying cause of the bug, identifying a set of changes that address the bug correctly, and finally verifying that those changes are correct. Automating this process (or parts of it) can potentially reduce the time, cost and effort it takes to fix bugs, and therefore the quality of the produced software.

Automatic Program repair (APR) is defined as the activity of removing a software defect during software maintenance without human intervention. The most popular approaches to automatic program repair rely on test suites as proxies of the behavioural specification of the system under repair. Although these approaches have demonstrated promising results, such as the synthesis of a fix for the famous Hearbleed bug, they face serious challenges. The main one is the correctness of the generated patches. Test suites are an imperfect metric of program correctness. Therefore techniques, which rely on test suites to evaluate the correctness of the generated patches, tend to overfit the test suite. Additionally, test-driven APR techniques can have scalability limitations in terms of execution time. The space of possible patches is vast and correct patches occur sparsely. In test-driven APR approaches the search time is mainly dominated by the validation of the patches, i.e. by the execution of the test suite. Existing approaches try to address this issue by employing various strategies such as parallel execution of test suites or the use of just a subset of the test suite (sample of positive test cases and all the negative ones). Although, such strategies improve the execution time, scalability of APR approaches remains a challenge.

The motivation of the project is to address overfitting and scalability limitations of APR techniques. The main hypothesis is the following: Statistical properties of source code can improve the state-of-the-art generate-and-validate techniques for APR in terms of patch correctness and execution time.

Statistical properties of source code (i.e. naturalness of source code) can help address the challenges of APR techniques in the following ways:

1) Heuristics based on the statistical properties of source code can be used to rank the results of fault localisation algorithms, and therefore augment their ability to correctly identify faulty lines of code.
2) Execution time of test-driven APR techniques can be reduced by discarding unnatural patches without executing the test suite.
3) Correctness of candidate patches can be improved by using the naturalness of code as part of the fitness function.

To measure the naturalness of source code, this project will mine existing software repositories such as GitHub and it will develop language models, similar to those used in the Natural Language Processing (NLP) domain. These models will be used to assess the naturalness of proposed patches.

Potential impact
The potential impact of automatic program repair is substantial. Automatic repair of bugs has the potential to lower the cost of software development and improve the quality of the produced software. In the long run the automatic repair of software will likely be a necessity. History suggests that the systems built are becoming more and more complex and interconnected, and as a result finding and correcting defects in them becomes more and more challenging.
The impact of the project can be decomposed into four different areas:

- Economy: Engineering high quality software at low cost can be a potential competitive advantage for the UK software engineering sector. The results of the project will contribute towards this goal, and therefore they will be disseminated to companies developing software in the UK. The industrial collaborator of the project, is expected to use the developed tool internally in projects. Moreover, the results of the project will be disseminated to other industrial collaborators of the DEIS research group. Finally, we plan to expand the industrial user-base of the approach, by publishing the results in journals, which target an industrial audience. To strengthen the industrial impact of the project, we plan to make a number of visits to interested companies in order to promote the project and train engineers on the developed tools and techniques.

- Society: Software is transforming various domains of everyday life. For example, autonomous vehicles can provide mobility for individuals, who cannot normally drive; home automation enables ageing population to live independently for longer; and smart medical devices can improve the life of patients. Approaches which automate the removal of software defects can potentially bring value to society by reducing the overall cost of software development and by increasing the reliability of software. To increase awareness of software quality and debugging, we plan to reach the general public by publishing the results of the project in appropriate outlets, such as The Conversation website. Moreover, the results of the project will be used to establish future research in the important area of reliable software through funding bids, and research projects.

- Knowledge: We expect that the results of the project can enhance the research capacity, knowledge, and skills of businesses and organisations in software debugging. In order to ensure the impact of the proposed project several steps will be taken. First, close collaboration with engineers from the industrial partner (IBM) will enable us the dissemination of the produced knowledge to them. Moreover, to achieve wider dissemination of the results, the prototypical implementation, relevant datasets, and a set of demonstrators of the techniques will be made available via a public website. Moreover, a workshop on software debugging, which will bring together interested academics and commercial organisations, will be held at the end of the project. In addition to the workshop, the results of the project will be published in high-impact venues such as the ASE conference, and tutorial sessions will be organised at these events.

- People: One of the main aspirations of the project is to further develop the skills of engineers industry-wide by making them familiar with novel software engineering techniques and tools. To this end, the investigators will propose talks and presentations at local and national engineering user-groups such as SoCraTes UK.